Investigation of Anarchin, a novel protein family member regulating T cell development and autoimmunity

The aim of this project is to understand two of the most important pathways in the development of the immune system, which are the development of T cells and the prevention of autoreactivity against self-proteins. This is made possible by the discovery of a mouse strain called anarchy with defects in these pathways, due to mutation in a previously uncharacterised gene called Anarchin. The Anarchin gene is similar in mice and humans and is first member of a new gene family with unknown functions. In this project we will discover how Anarchin normally regulates the selection of T cells, generating immunity against infections but preventing autoimmunity. Poor immunity against infections and autoimmune diseases, like rheumatoid arthritis and insulin-dependent diabetes, place a major burden on human health worldwide. Therefore the discovery of Anarchin creates an important opportunity to identify new targets for the treatment of such conditions.

Technical abstract
The aim of this proposal is to identify new pathways involved in T cell development and the regulation of self-tolerance through study of a unique ENU-induced mutant mouse strain called anarchy, which develops autoantibodies and has a defect in the positive selection of CD4 T cells in the thymus. The anarchy phenotype is due to a mutation in a novel and previously uncharacterized T cell specific gene that we have called Anarchin. Anarchin is a pioneer protein, with no homology to known structural domains, and the index member of a new and uncharacterised family of 5 vertebrate homologues with unknown functions. Despite intensive investigation, the processes that shape the T cell repertoire including CD4/CD8 lineage commitment, and their connection with positive and negative selection and the generation of CD4+Foxp3+ regulatory T cell, are poorly understood. Therefore the discovery of Anarchin is an important advance and creates an opportunity to explore essential pathways and regulatory mechanisms. The specific aims of the study are to (i) establish genetic complementation assays (ii) determine the biochemical basis of Anarchin function (iii) analyse its effects on T cell tolerance (iv) resolve its unique protein structure and (v) use gene targeting to examine the null phenotypes of Anarchin and its B lymphocyte-specific paralogue ICB-1 at different time points during development.